Active Vision in Ultrasound Medical Imaging

The proposed project focuses on portable ultrasound scanners which aim to
be marketed to expert and amateur operators alike and send the images acquired
to expert medical practitioners for diagnosis. Thus the need arises for guiding the
operator to the correct point of view that will be necessary for accurate automatic
3D anatomy reconstruction in addition to helping physicians in making a better
diagnosis.

Medical Imaging